Unfolded MET + X categorised analysis

The student will be involved in the analysis of data collected by the ATLAS experiment at the LHC. In particular, we aim to use the full Run-II dataset (taken between 2015 and 2018) to search for dark matter production in association with leptons, jets, and heavy flavour jets. This will involve the development of new observables and experimental methodology to enhance the measurement sensitivity. In addition, the student will help develop and maintain new tracking algorithms for use in the ATLAS High Level Trigger, enabling multithreading for the first time.